cybersecurity8

As a growing company we want to make sure that our current processing are robust enough to protect our details and our customers details from cyber security attacks. We believe that the innovation voucher would let us get an IT security specialist in to implement the changes in our business to make us more secure.